Early-life impacts on animal "personalities" throughout development

Most animals show intra-individual consistency in behaviour ("personality"), the causes and consequences of early-life conditions on personality will be studied in this project, using amphibians.